Kingston University Higher Education Corporation and Rayner Intraocular Lenses Limited

To Investigate the surface character and deposition behavior of implanted intraocular lenses by developing in-vitro model which will be used to develop improved materials.